PATT observing Linked Grant 2008-2010

Observational astrophysics is one of the core areas of research at Jodrell Bank Centre for Astrophysics. A wide range of areas are studied including cosmology, galaxies, star formation and late stages of stellar evolution. The research in these areas makes use of an extensive range of telescopes operating from the optical/infrared, through the submillimetre/millimetre to the radio. This application is to provide support for carrying out these observations.